International Centre for Mathematical Sciences, Edinburgh 2008-2012 Programme

Organise workshops of high scientific quality and timeliness, emphasising emerging ideas and new applications with a rigorous review process.Support a programme of Research-in-Groups that enables mathematicians to work together during short periods of intensive study.Encourage interest in ICMS activities from interested parties outside the academic sector by the engagement of an Industrial Liaison Officer with that responsibility.